Higher Education in Scotland, the Devolution Settlement and the Referendum on Independence

This project involves undertaking reviews of policy and statistics, primary research and knowledge exchange activities, with a particularly strong emphasis on the latter. A central theme of the proposed work is to explore the extent of policy divergence and convergence which already exists in the field of higher education following the devolution settlement across the UK, and the various scenarios which may arise following a vote for independence. Higher education is of great interest to the public because it has a strong bearing on individual life chances, social mobility and issues of social justice and social citizenship. It also impinges on many other areas of public policy which are highly relevant to the debate on independence, including immigration, equality, economic development and labour market policy. Although higher education is already a devolved matter, policy developed at Westminster has a strong influence on policy in Scotland, Wales and Northern Ireland. By the same token, Scottish higher education policy has major implications for the other countries of the UK. For example, changes in policy in one part of the UK are reflected in cross-border flows of students. Higher education also illustrates the complexity of Scotland's relationships with other European countries and the developed and developing world in the context of the global higher education market. Possible changes in these relationships following a vote for independence will be explored.

Research and knowledge exchange activities will explore the following effects of further devolution and/or independence on Scottish higher education:
(1) The current and future distinctiveness of Scottish higher education with regard to mission and values;
(2)The impact of diverging policies on student fees , particularly in relation to cross-border flows of students;
(3) Differing approaches to widening access and participation, including financial and institutional support for students from under-represented groups;
(4) Public attitudes towards territorial differences in social entitlements;
(5) The future of shared services;
(6) The impact on higher education of the repatriation of powers in areas such as immigration and equality;
(7) The future influence of EU policy and the global higher education market on higher education in Scotland .

Methods used include: (i) reviews of policy and statistics to investigate current directions of travel in Scottish higher education policy; (ii) analysis of UCAS data to explore current trends in cross-border flows of students; and (iii) knowledge exchange activities. Public engagement activities include: organising think tanks and a conference; the production of working papers, pre and post think tanks briefings and a final glossy publication; engagement with the media including speaking on TV and radio. Activities aimed specifically at 16 - 17 years olds include the production of a short film and podcast in partnership with Children in Scotland and the hosting of a discussion board on the project website.

Potential impact
Who will benefit from the fellowship?
We envisage that the research findings, knowledge exchange events and outputs of this research will be of interest and use to a very wide audience, including the following:
(1) University, college and school students and staff and the general public;
(2) Organisations and projects with an interest in widening access to education to promote social mobility, such as the the Scottish Funding Council Access and Inclusion Committee, the RAISE project at the University of Glasgow and the LEAPS project at the University of Edinburgh, the Sutton Trust and the Independent Commission on Fees;
(3) Children in Scotland, Commissions for Children and Young People in the different parts of the UK, the Scottish Youth Parliament and the Equality and Human Rights Commission;
(4) Communities of practice such as widening access officers and disabled students' advisers
(5)Trades unions such as the UCU, the EIS, the TUC and the STUC;
(6)The National Union of Students;
(7) Civil servants across the UK and European Commission staff (e.g. those in DG-EAC)
(8) Arms-length agencies operating in the devolved administrations and at UK level such as the Office for Fair Access, UCAS, the UK Border Agency, the Funding Councils and the Quality Assurance Agency.
(9) Academics in education, social policy, politics, equality, law and employment.

How will they benefit from this fellowship?
The groups identified above will benefit from the fellowship in the following ways:
(1) Access to well researched working papers and briefings which will provide essential information to inform the debate on independence;
(2) The opportunity to attend a range of stimulating and participatory events. We aim to involve policy-makers, academics, the general public and younger people, particularly those who are first time voters, with the aim of increasing knowledge of the key issues.
(3) Younger people will be encouraged to engage with the issues through events and outputs designed with their interests in mind. These include the final glossy publication, resource materials, a short film and a podcast;
(4) Policy-makers, academics, the general public and young people will be interested in the analysis of UCAS data since 1996, which provides insight into cross-border student flows under devolution and possible future trends following independence.